Parenteral interventions to support families of children with neurodisability in low resource settings

There are few services to support children with neurological disabilities and their families in resource poor settings, such as those found in sub-Saharan Africa. The parents and carers report that the two main features that impair their child's and family's quality of life are difficulties with their child's behaviour and communicating with the child. Recent reviews of the literature have supported that parent interventions may be the most acceptable and feasible way to improve communication and behaviour. In particular, the Stepping Stones parenting programme, which has been developed for parents of children with disabilities was suggested as an appropriate intervention, since it does not require specialised therapists, does not involve hours of therapy and empowers the parents and carers. This programme has been used in over 23 countries, shown to be effective in improving behaviour and communication in children with disabilities; but has not been tested in low-resource settings. The World Health Organization has also recognised these interventions, and promotes them through the mental health treatment gap interventions for children with developmental disorders. In addition the WHO has developed a a parent based intervention i.e. Parent Skills Training to improve communication and behaviour, but this intervention has not been tested in the field.

The objectives of this grant are to examine the cultural acceptability and feasibility of administering two interventions i.e. Stepping Stones Programme and Patent Skills Training delivered through parents or carers to improve the communication, behaviour and quality of life of children with neurological disabilities. In particular we will identify the barriers to the administration of a parent intervention. In addition we will examine the reliability, validity and responsiveness of tools to measure behaviour, communication, parenting, stress and quality of life in these settings.

This data of this project will be used to develop an intervention to be tested in a randomised control trial. Testing the interventions are likely to provide some support to the children with disabilities and their families. The data will also be fed back to non-government organisations, the Ministrys of Health, Education and Social Services who support children with disabilities in Kenya.

Technical abstract
With the reduction in childhood survival in Africa, many more children are living with neurological disabilities. There are few services to support these children or their families in resource poor settings, such as in sub-Saharan Africa, since there are few therapists. The parents and carers report that the two main features that impair their child's and family's quality of life are difficulties with behaviour and communication. Recent reviews of the literature have supported that parent interventions may be the most acceptable and feasible way to improve communication and behaviour. In particular, the Stepping Stones parenting programme, which has been developed for parents of children with disabilities was suggested as an appropriate intervention, since it does not require specialised therapists, does not involve hours of therapy and empowers the parents and carers. This programme has been used in over 23 countries, shown to be effective in improving behaviour and communication; but has not been tested in low-resource settings. The World Health Organization has also recognised these interventions, and promotes them through the mental health treatment gap interventions for children with developmental disorders. In addition the WHO has developed a a parent based intervention i.e. Parent Skills Training to improve communication and behaviour, but this intervention has not been tested in the field.

We plan to examine the cultural acceptability and feasibility of administering two interventions i.e. Stepping Stones Programme and Patent Skills Training delivered through parents or carers to improve the communication, behaviour and quality of life of children with neurological disabilities. These studies will be conducted in two poor areas of Kenya ie informal settlements in Nairobi and rural Kilifi.

Potential impact
This preliminary research will directly affect the children with disabilities and their families, provide training to a few facilitators/practitioners, and data to the Kenyan Ministry's of Health, Education and Social Services. In addition the data collected will be fed back to the Non-Governmental Organisations supporting children and their families with disabilities, the World Health Organization and Triple-P International.

The families involved in stage III, will benefit from further knowledge about strategies to help improve behaviour and communication in their children with disabilities. One of the tools (Stepping Stones Triple-P) that is being studied has a strong evidence base, albeit in high income countries, but there is no data from resource poor areas. The other intervention (Parenting Skills Training) has a strong theoretical basis and is being developed by the WHO, but at present there is no published literature on it. Both of these interventions are likely to improve the quality of life of the affected families.
The people chosen as facilitators and practitioners will be from the local communities and the training will enhance their skills in supporting children with disabilities.

The information on the challenges encountered by carers and families of children with disabilities will be fed back to the NGO organisations, local departments of Health, Education and Social Services. This data may be useful for local planning, but we will ensure that is sent to the Kenyan Ministry's of Health, Education and Social Services.

The properties of the tools used to measure tools to measure behaviour, communication, parenting and family quality of life (QOL) will be published in Open Access international scientific journals, and thus be available to academics and the general public.

The primary goal of this Development grant is to identify a parental intervention to improve behaviour and communication in children with disabilities that can be tested in a rigorous randomised clinical trial. The results of this trial are likely to a significant impact on children with disabilities and their families, living in resource poor areas. If the intervention is shown to be cost-effective, then it will be discussed with the Kenyan Ministry's of Health, Education and Social Services, and international organisations such as the WHO, Unicef and Plan International.